REPHIRE - Resilient Electricity for the Philippines through Intelligent Renewable Energy

The REPHIRE project, led by Swanbarton and Light of Hope Philippines, is set to pioneer a resilient and sustainable future for energy in the Philippines. This ambitious initiative aims to develop the Resilient Community Microgrid (RCM), focusing on underserved or unserved communities, particularly during natural disasters. The RCM is versatile and adaptable, designed to support crucial infrastructure like schools and hospitals, and is poised to replace the reliance on carbon-intensive network electricity and diesel generators.

This transformative project responds to the Philippines' heavy reliance on non-renewable energy, with 73.6% of its energy coming from fossil fuels. The RCM, managed by Swanbarton's Energy Management System (EMS), will offer prioritised backup power for critical users and a local energy market for community members to trade excess energy. These features not only promote economic growth but also facilitate efficient disaster response.

REPHIRE will also focus on assessing the regulatory, financial, societal, and technical feasibilities of the project, with a keen eye on carbon reduction, socio-economic benefits, and resilience. The project's broader implications include improved quality of life, enhanced social inclusion, job creation, and boosted educational opportunities. Swanbarton's dedication to innovation and compliance with regulatory requirements underlines the project's commitment to sustainable community energy systems, driving the Philippines towards renewable energy and improving societal well-being.